Discovery and optimisation of unconventional yeasts to enable the industrial scaling of alternative protein production using precision fermentation

Our food system is facing challenges that require innovative solutions. One emerging solution is alternative proteins, which have the potential to reduce the environmental, ethical, and health impacts of animal agriculture. However, to be a viable alternative, these proteins must achieve taste and price parity with conventional animal-based products.

Our innovative yeast technology is designed to meet this challenge. We're using cutting-edge synthetic biology and machine learning tools to identify and develop next-generation yeast strains that are highly efficient and scalable for industrial-scale protein production.

Our project focuses on demonstrating the viability of this approach by focusing on two of the most promising species identified by us in the lead-up to this project. Our goal is to use them to produce two biomolecules of economical and environmental significance in food production. If successful, this proof of concept will validate the promise of our yeast screening platform, unlocking the possibility for developing multiple next-generation yeast strains for a more sustainable and more affordable food, cosmetics, and even pharmaceutical ingredient production. Moreover, our approach carries broader implications for the biotechnology industry, as our unique yeast screening platform bears a transformative value for a wide range of active applications.

Our innovative approach to sustainable protein production will have a significant positive impact on the environment, public health, and the economy. By reducing dependence on animal agriculture and petroleum-derived ingredients, we can create more sustainable food and health systems that benefit our society.